Understanding liquid-liquid phase separation from simulations.

In this project, we will start by employing archetypal simulation models to understand the thermodynamics behind phase transitions. Hereinafter, using the same methodologies I will decipher the driving forces behind phase separation occurring within living cells, a phenomena that is not yet fully understood.